Recycled anti-blocking additive for polymer films - a resource efficient solution

Imerys seeks to demonstrate and create an impact validation report for a resource efficiency solution for the UK chemical industry: sustainable additives for polymer films. The project will gather granular evidence on Imerys' patented innovation---a glass-based additive for plastics manufacturing. \>90% of the UK's manufactured goods rely on polymers: fundamental building blocks of plastics used across packaging, construction, and automotive, sectors. A resource and energy-intensive industry, owing in part to chemical feedstock sourcing, polymer production generates ~3.3% of global emissions per annum. Around 460 million tonnes of plastic are produced globally each year, requiring roughly 20 million tonnes of additives to improve processing and performance. Additive demand is set to double by 2050, increasing environmental impact unless more efficient, sustainable solutions are adopted.

Anti-block additives are crucial to produce polymer film used in food and industrial packaging. Without them, polymer sheets stick together during production and handling, slowing manufacturing lines, complicating packaging processes, and reducing film quality. Anti-block additives work by creating microscopic surface roughness, reducing the contact area between adjacent sheets and preventing adhesion. Current anti-block additives are primarily mineral-based (talc or calcium carbonate). While effective, these require energy-intensive mining and processing, including calcination in temperatures of up to 1,000 °C, contributing to the 4--7 % of global CO2 emissions linked to mineral extraction. No recycled, low-energy alternative currently exists on the market.

Imerys is addressing this challenge by producing the first anti-block additive made entirely from recycled glass. Only 21% of clear glass is currently recycled worldwide, resulting in approximately 130 million tonnes of unused glass waste in landfill per annum. Imerys' novel additive process takes the glass cullets and further crushes and mills them into a fine powder with controlled surface properties, ideal for polymer dispersion and function. These particles create the microscopic surface texture needed to prevent blocking in polymers. This process offers equivalent performance to mineral additives but with far lower energy use and carbon emissions.

By replacing mined minerals with recycled glass, Imerys's innovation cuts environmental impact and diverts waste from landfill, supporting a more circular economy. A key output of this project will be the impact validation report, detailing carbon and energy savings to evaluate lifecycle impacts and commercial scale-up potential of Imerys' innovation. The project's sustainability results will also be verified through a life cycle assessment, positioning this additive as a first-of-its-kind for sustainable, high-performance additives in the polymer industry.